Creating Foundational Benchmarks for AI in Physical and Biological Complexity

This project aims to create two world-first benchmark datasets to accelerate the use of artificial intelligence (AI) in science. These datasets—EV-Bench and SPDE-Bench—are designed to unlock AI’s potential in two critically important and scientifically complex areas: brain health and climate-related physics.
EV-Bench will enable AI to detect chemical modifications in RNA found in brain-derived extracellular vesicles (EVs)—tiny particles circulating in the blood. These RNA modifications are crucial to understanding neurodegenerative and psychiatric disorders, but until now, they have been extremely difficult to study without invasive procedures. By creating a high-quality dataset that combines native and synthetic (in vitro transcribed) RNA, EV-Bench will allow researchers to explore brain health through a simple blood test, opening the door to new diagnostics for diseases like Alzheimer’s and Parkinson’s.
SPDE-Bench targets physical sciences, providing a structured dataset for solving stochastic partial differential equations (SPDEs)—the equations that describe turbulent weather, ocean currents, and other dynamic systems. Although theoretical breakthroughs have advanced our understanding of SPDEs, applying AI to solve them has been limited by the lack of standardised data. SPDE-Bench fills this gap with reproducible, open-source data and baseline AI models, allowing researchers to compare methods and advance the field collaboratively.
The project will also foster interdisciplinary partnerships. By bringing together mathematicians, clinicians, AI researchers, and domain scientists through workshops and hackathons, it will promote collaboration and ensure real-world adoption. Partners include Imperial College London, the Rosalind Franklin Institute, the Institute of Molecular and Computational Medicine, and the European Centre for Medium-Range Weather Forecasts.
By March 2026, the team will deliver initial versions of both datasets, alongside documented AI models and protocols for scientific use. These benchmarks will support the UK's ambition to lead in trustworthy, high-impact AI and create infrastructure that underpins future investments across clinical and environmental research.